Identification, quantification and location of chemical functionality upon electrochemically exfoliated graphene nanoplatelets

First Graphene (UK) Ltd. is a UK-based company and Tier 1 partner at the Graphene Engineering Innovation Centre in Manchester. From this location, the company commercialises graphene products across Europe, Africa, and the Americas. We are a specialised team of scientists working on developing graphene products for the emerging graphene economy. The UK company leads corporate marketing and R&D activities which includes product and process innovations, product characterisation methodology, product registration and customer engagement. We are the world's leading supplier of graphene materials at tonnage volumes, providing industry-leading quality graphene nanoplatelets through a proprietary method, at 100 tonnes per year scale. We have stringent quality assurance methods that guarantees the performance of PureGRAPH products. The company is REACH registered for 10 tonnes of PureGRAPH product per year within the UK, EU, and is currently seeking EPA registration in the USA.

We have an excellent understanding of our product quality and repeatability, and we know that there is some functionality upon our graphene products. This functionality is in the form of oxygen moieties, however, methods to date have failed to show the precise nature of the functionality, the precise quantity of this functionality, and the precise location of this functionality. We therefore require measurement expertise under the A4i program to solve this problem.